Universal credit report and rating for SMEs

Currently SMEs are facing a lack of transparency on why banks and other financial organisations reject or approve an application for funding. Credit scoring are unique to each lender and no information can be shared to the SME on why their application for loan has been approved or not. The project aims to develop an IT system that will be able to provide an accurate, compliant report and credit rating to SMEs. This will respond to a current need for an assessment of the credit worthiness of SMEs and help them better access to funding from various lenders. This report will be unique as it will not only include an analysis of the financial data from the financial statements of the company, but also an analysis of the company's behavioural data (information recorded in the Credit Registry Agency regarding on borrowing patterns of companies)ext (press F1 for assistance). The project aims to develop a preproduction prototype which will be validated and demonstrated for 5 countries for an initial phase: France, Spain, Italy, Portugal and UK.